Informal Economies, Inclusive Growth: The Intersection of Class and Gender in Mombasa, Kenya

This research confronts the economic marginalisation of women in informal economies, a key barrier to inclusive economic growth and gender equality. As the informal sector employs approximately 60% of the global workforce (Aleksynska, La and Manfredi, 2023) and continues to diversify, particularly with technological advancements, its potential to drive economic growth is increasing. This growth carries with it the ability to positively alter the wellbeing of individuals, families, and wider communities. The research will dissect how gender and class intersect within the informal economy, shaping women's economic participation and well-being. Through a gendered lens, the research aligns with the aspirations of SDG 8, advocating for decent work and economic growth that is both inclusive and sustainable (UNRIC, 2020).

Mombasa's socio-economic landscape, shaped by Swahili culture, Islamic traditions, and historical coastal trade (Mohammed, 2014), sets it apart from other Kenyan counties. This research employs a mixed-methods approach to examine the distinct experiences of working-class and middle-class women in Mombasa, addressing their challenges and opportunities. The evolving landscape of Mombasa's informal economy, mirrors and contributes to Kenya's broader economic development strategies such as 'Kenya Vision 2030'. This includes diversifying the economy, enhancing women's economic participation, fostering entrepreneurship, and integrating into global markets.

Utilising a critical ethnographical approach, this research advocates for social change by identifying practical solutions to address systemic inequalities affecting Kenyan women. It seeks to influence policy and practice with interventions tailored to the diverse needs of various social strata.